ENERGY SAVING TECHNOLOGY FOR VESSELS WITH CONTROLLABLE PITCH PROPULSION

With the thrust for maritime decarbonisation gaining momentum several initiatives have been introduced by International Maritime Organisation (IMO) as short-term measure to curb the carbon emissions from ships. An important technical measure which has been introduced in the calculation of energy efficiency existing ship index (EEXI) for existing ships. This facilitates the calculation of EEXI and limit the engine power during normal operation and override them as necessary to reduce the carbon emission from ships. IMO had published two methods for overridable power limitation namely Shaft Power Limitation (ShaPoLi) and Engine Power Limitation (EPL). However, these methods required modification on the engine/shaft making it difficult for operators with old vessels to implement easily. Hence, we are introducing a new innovative and novel approach which allows to limit the engine power by means of controlling the pitch of a CPP propeller. This approach would introduce a new method of power limitation in the industry. In addition to acting a power limitation device, this system can also help the operators use the CPP system in the combinator mode and operate the vessel at an optimum RPM and Pitch combination which will allow the vessel to achieve the same speed with minimal fuel consumption, thereby acting an Energy Saving Technology (EST).